Nanometrology for Molecular Science, Medicine and Manufacture

The lack of capacity for advancing the emerging field of nanometrology can only be addressed through stra-tegic interdisciplinary collaborations that provide a stimulating and innovative research environment to catalyse and sustain a new dimension in UK research capability. In a major strategic initiative, Strathclyde University (SU) has founded a Centre for Molecular Nanometrology (2005 - to our knowledge, the first in the world) with facilities supported by the Wolfson Foundation and the Science Research Infrastructure Fund. This Centre has the ultimate goal of recording real-time images of dynamical interactions of single molecules in-situ. With the award of a Science and In-novation Award the Centre will facilitate the high quality, innovative, multidisciplinary research environment required to nurture and develop the extra capacity needed to make the UK a leader in nanometrology. A Science and Innovation Award will also bring together the Centre and medical collaborators at King's College London (KCL), bridging the molecular measurement gap to innovation in emerging areas of strategic impor-tance such as disease pathology, diagnostic tools in nanomedicine, the design of new drug treatments and new structural materials while facilitating knowledge transfer into the healthcare and chemical industries.